Energy Efficient DNNs for Inference at the EDGE

There is growing interest in being able to perform DNN inference at the edge (i.e. on or close to end devices), for reasons of latency, privacy/security, bandwidth, power, etc. However, such embedded devices are typically highly constrained, featuring low-power microcontrollers with limited memory, processing power, and energy reserves. The aim of this PhD research project is to enable DNN inference on such devices, achieving acceptable performance (in terms of power consumption, execution time, accuracy). In order to achieve this, existing approaches have typically involved quantizing the model coefficients [6, 7] or pruning them altogether resulting in a sparse matrix that's difficult to execute efficiently on today's hardware [8]. There are few examples of research that look directly at the problem of building energy efficient networks from the ground up. This PhD research project will investigate training the network with additional cost functions that force it to be more energy efficient from the outset. The research will inherently explore the juncture between hardware and software, optimizing ML models and algorithms in order to efficiently execute on current (and future) microcontroller hardware, taking advantage of specific optimizations and accelerators and avoiding known bottlenecks.